AI-Native Programmable Microfluidics for Autonomous Biological Experimentation

We are developing an intelligent microfluidic platform designed to transform how life science experiments are carried out in the lab. By combining programmable microfluidic hardware with real-time control, the platform aims to make scientific workflows faster, more flexible, and more reliable.

This project supports the UK's ambition to lead in Engineering Biology. The technology has the potential to accelerate innovation across the bioeconomy by enabling more sustainable, scalable, and intelligent scientific processes.